QR Squared

For many small Welsh food and drink producers, their greatest asset isn't just the quality of their products- it's their story. The story of where the product comes from, who made it, and the unique heritage of Wales itself. But fitting that story onto a small product label is almost impossible, especially with growing consumer demand for "clean labels" that are clear, honest, and uncluttered.

By 2027, traditional 1D barcodes will be replaced by advanced QR codes on most retail products in the UK. These new codes can hold far more information; everything from ingredients and allergens to recycling instructions and detailed brand stories, all accessible through a quick scan on a phone.

While large companies are already investing in sophisticated systems to make the most of this change, micro and small businesses (which make up 85% of Welsh food and drink processors) risk being left behind. Existing tools are complex, costly, and designed for enterprises with big IT teams.

A new, all-Welsh consortium is tackling this challenge head-on. The project brings together technology experts **Polytag**, advanced design thinking researchers at **AMRC Cymru**, and a group of forward-thinking Welsh food and drink producers spanning North, Mid and South Wales. Together, they are developing an easy-to-use, fully compliant digital platform that will allow small brands to add QR codes to their packaging, unlocking rich, multilingual content that customers can explore anywhere in the world.

This innovation will not only help Welsh producers meet new labelling and compliance requirements, but also give them a powerful new way to connect directly with customers, share their story in the customer's own language, and proudly showcase Wales as a world-class food and drink nation.